Cardiff Metropolitan University and Yard Associates Limited

To develop an adaptive web analytics framework for predicting future purchasing behaviours and recommended marketing strategies based on attributed visitor history and interaction data